Electronic Devices For Assistive Care

We develop products for the assistive care marketplace. We want to develop a new portfolio of products, and require design and manufacturing assistance - particular with rapid affordable prototyping.